Formulating novel fertilisers and land conditioners from bioenergy wastes

This project seeks to formulate complete, (N:P:K) balanced, agricultural fertilisers by combining and

processing bio-energy wastes; anaerobic digestate, and ash from thermal conversion of woody biomass.

The innovation in this project will be to extract the nutritional and land conditioning value from these

two waste streams to formulate a product with an exact specification that offers superior performance

to conventional manufactured fertiliser products, thereby increasing primary productivity by up to 10%.

Sourcing nutrients from waste materials presents a more environmentally and geo-politically

sustainable approach to conventional fertilisers sourced from finite sources of phosphorus (rock

phosphate), and highly energy-intensive and price-sensitive nitrogen, thereby improving food security.

Given the reliance on made fertilizer for maintaining primary productivity and the global demand for

these products, innovation in this area presents a significant commercial opportunity for SEE.